Machine learning algorithms to model brain tumour patients' dynamics using rough analysis

Rough analysis techniques have been successfully deployed in several healthcare and personalised medicine applications including for the detection of bipolar disorder, the early diagnosis of Alzheimer's disease, and the prediction of onset of sepsis in an ICU (as part of the winning solution of the PhysioNet 2019 Challenge alongside 104 other teams). The goal of this project is to investigate the usage of rough analysis techniques to extract actionable information from a longitudinal, pseudonymized brain tumour patient datasets.